Assessing socio-spatial and economic impacts of large transport infrastructure

This PhD project will develop a novel, integrated modelling framework considering Land Use Transport Interaction (LUTI) and Computable General Equilibrium (CGE) modelling that is grounded in social and economic theory to robustly assess the wider spatial, social and economic impacts of large transport investments. Specificaly, It will consider the land use change caused by transport project, and how such a change lead to economic change such as agglomeration of activities. Meanwhile, it will consider the welfare impacts of transport investments towards economic prosperity, equal opportunities and environmental sustainability. and finally we want to estimate and forecast those impacts caused by transport projects.